DIFFRACT- Integrated Distributed Feedback Lasers for Cold Atom Technologies

The project aims to deliver an integrated distributed feedback laser as a key component in cold atom technologies. The partners will build on extensive expertise in microfabrication, packaging, electronics and application development to produce a highly functional yet low-cost and compact laser device suitable for use in a wide range of cold atom technologies. The project brings together three innovative Scottish companies, M Squared Lasers, Optocap and Kelvin Nanotechnology, with the Universities of Glasgow and Birmingham and the Defence Science and Technology Laboratory.